Combustion analysis and holistic system modelling utilising hydrogen and carbon capture - towards the application of low-carbon fuels in the glass man

Decarbonisation and energy resilience will be a huge part of the UK's 'green industrial revolution' in the next 30 years to tackle global climate change. The glass sector has the potential to play a leading role in the circular economy concept and decarbonisation to achieve net-zero carbon emission by 2050 and beyond. However, the combustion performance of zero-carbon fuels in high-temperature melting process will be different and yet to be fully understood. The long-term feedstocks availability, decarbonising impact and costs must be assessed, requiring detailed understanding on supply chains and technical viability. This cross-disciplinary PhD project aims to provide new understanding of heat transfers of clean combustion in furnace and develop a holistic system model to address integrated low-carbon energy systems embedded with low-carbon fuels and carbon capture technologies in the glass manufacturing, providing a new and deep understanding on the environmental-economic-societal impact of the new technologies to help deliver net-zero carbon emission in the glass sector by 2050. The objectives of this study include theoretical combustion study, system design, environmental-economic evaluations, and supply chains study.